Disentangling plant cell walls: the characterisation of dynamic polysaccharide interactions in the developing cell wall.

Plant cell walls surround plant cells, providing structural support which is crucial to allows plants to achieve the diversity of forms we see in nature. Although cell walls are crucial for plant growth and development, they are extremely complex structures and there remains a remarkable amount to learn about the specific biochemical interactions within cell walls. It is becoming increasingly clear that different components of the cell wall interact with each other in a much more complex and dynamic way than previously thought, but the mechanistic significance of this to plant function is thus far unknown. The relative lack of mechanistic understanding of how the cell wall links to whole plant physiology means that very little progress has been made towards manipulating the cell wall, either by genetic modification or by breeding to improve plant performance, and this remains a highly under-exploited area.

Cell wall-based biomass is of increasing interest to the biotechnology industry as it aims to provide alternatives to petroleum derived chemicals and materials. Cell wall materials can be deconstructed to individual polysaccharides or component sugars and then synthesised into a wide array of polymers and bio-based plastics and fibres. Companies are being driven towards bio-based by increasingly environmental based consumer choices but as yet many of these plant derived products are not commercially viable due to the challenges associated with deconstructing the cell wall. The cell wall is resistant to degradation and studies have shown that composition can vary widely in response to environmental perturbations making it challenging to predict the composition of biomass. Understanding how cell walls respond to environmental fluctuations and how this altered composition leads to changes in the inter-component interactions within the cell wall is crucially important, not only for maximising the potential of plant-based biotech industries but also for predicting crop responses to the increasingly variable environments predicted due to climate change.

This project aims to use a range of molecular and biochemical techniques to understand the dynamic responses of cell walls in response to environmental variations. I will characterise composition and interactions within the developing cell wall and capture their dynamic properties over time. The project will unpick the genetic basis of these cell wall interactions and relate them to whole plant physiology to address the knowledge gap between cell wall biochemistry and downstream plant performance.
To achieve these aims I will use a range of cross disciplinary techniques to identify and generate a panel of plants with altered cell-walls. I will screen this panel using monoclonal antibodies which bind specific cell wall components to identify the cell wall composition and their interactions. I will use plant physiology techniques, such as measuring gaseous exchange within the leaves, to link biochemical cell wall interactions to whole plant physiology and ultimately plant performance.
The results emerging from this work will identify novel links between cell wall interactions and whole plant performance and characterise developing cell walls in an unprecedented level of detail. This will provide a strong foundational basis for future translation into crop systems and secondary cell walls.

Technical abstract
The correct deposition of the cell wall is crucial for plant growth and development. It is known that cell wall polysaccharides interact biochemically, both via covalent bonding, as proposed for xyloglucan-pectin interaction,s and non-covalently, as in xyloglucan-cellulose interactions, and emerging evidence suggests that the scale of inter-polysaccharide interactions within cell walls is more complex than classical cell wall models suggest.
The aim of this project is to biochemically characterise cell wall composition, and crucially polysaccharide interactions, during plant development and in response to abiotic stresses to determine their role in whole plant physiology. I will use a panel of 40 monoclonal antibodies (MAbs) against diverse cell wall epitopes to profile glycomic changes in a population of cell wall mutants. I will combine this with advanced antibody techniques such as co-immunoprecipitation paired with sandwich ELISA and size/anion exchange chromatography of cell walls followed by MAb screening of cell wall fractions. I will then validate these findings in-vitro using polysaccharide gels as physical models to test mechanical contributions of polysaccharide interactions using techniques such as atomic force microscopy. Finally, I will bridge the knowledge gap from cell wall biochemistry to whole plant physiology using a range of physiological techniques in state-of-the-art growth facilities.
This work will characterise cell wall interactions in unprecedented level of detail providing insights into mechanisms of cell wall responses to environmental fluctuations. This work will provide a foundational basis for future research on cell wall interactions, and by linking biochemical data with whole plant physiology it will provide a novel avenue for future manipulation by plant breeding or genetic modification for the improvement of crops and biomass in line with the BBSRCs strategies on industrial biotech and bioenergy and on sustainable agriculture.

Potential impact
The proposed project aims to increase foundational knowledge of cell wall biochemistry in plant cell walls. Although mainly fundamental in nature ultimately the aim is to be able to translate this research to engineer crops with better responses to abiotic stresses and to apply this understanding to better utilise agricultural biomass to produce biomaterials and biofuel. The main beneficiaries of my research through which impact can be generated are:
- The plant biotechnology industry: There is an increasing consumer drive for environmentally friendly bio-based products to reduce reliance on petrochemicals. There is substantial potential for the generation of chemicals and biomaterials from cell wall biomass. This work has the potential to benefit industry as it will develop streamlined and cost-effective approaches for biochemical characterisation of cell wall material. Additionally, this work will increase foundational knowledge of cell wall compositional responses to abiotic variations, this could be useful in predicting composition and therefore quality of biomass composition based on environmental conditions.
- The bioenergy industry: Plant derived biofuels have fallen out of favour in recent years due to their high cost relative to conventional fuel and competition for land with food production. The plant cell wall remains however a huge source of valuable sugars which could be converted to bioethanol. Better understanding of the interactions and dynamics of the cell wall will enable better predictions on cell wall digestibility and allow mechanistic insights into cell wall synthesis. Using this knowledge to improve the production of bioethanol from low value agricultural waste could be highly valuable. Additionally, the characterisation of cell wall-related genes could lead to the identification of novel cell wall enzymes of industrial importance in the breakdown of biomass to component sugars.
- Crop breeders and growers: The manipulation of cell wall biochemistry as a target for crop improvement is underexploited in plant science. This work addresses some of the fundamental gaps in our understanding of cell wall biochemistry and genetics. This could lead to the identification of novel genes and pathways as targets for crop breeders. Increased knowledge of cell wall responses to varying climactic conditions could lead to behavioural change with the development of novel best practice procedures to mitigate detrimental cell wall effects to stresses. Finally, as detailed later in this section, there is potential for this work to contribute to the use of cell wall material for production of biomaterials and biofuels, increasing the value of agricultural residue, providing an additional income stream for growers and reducing waste disposal costs.
- The UK economy: The UK has the potential to be at the forefront of the global bioeconomy which, in part, will be based around plant biomass for the creation of bioenergy, biochemicals and biomaterials. The success of this sector will create jobs and enhance the UKs competitivity in the global marketplace. In addition, work which contributes towards food and energy production, as detailed above, will increase the UKs food and energy security and contribute to wealth creation
- The UK public: The development of novel fuels and other products from cell wall material will enhance the availability of eco-friendly consumer choices, particularly in the wake of the "blue planet 2 effect" which is driving increasingly environmental consumer decisions. Additionally, the success of the bioenergy and biotechnology industries will lead to job creation, particularly in the manufacturing industry.
- Policy makers: The success of the bio-economy will depend on a favourable policy environment. This foundational work will increase policy makers understanding of fundamental mechanisms underlying cell wall composition to provide insights into conditions needed to produce high value biomass.